Engineering stable calibration standards for biomedical research

Work by Davis has demonstrated the feasibility of new manufacturing routines for sitespecificmodification of proteins. This project aims to establish whether these newmanufacturing processes represent a means of manufacturing precise protein calibrationstandard products offering advantages in terms of product specification, stability, processflexibility, economics and scaling. This will find application in enabling first-in-classquantitative immunoassays and standards for mass spectrometry.